Interdisciplinary Research Cultures in Mid-20th Century British Science: The Working Worlds of AI Pioneer Donald Michie (1923-2007)

Donald Michie - code-breaker, geneticist, computer scientist, Communist - was one of the founding figures in Britain of arguably the most transformative science of recent times: artificial intelligence (AI). Drawing on little-studied archival materials at the British Library (including still-unexamined born-digital material) as well as on oral-history interviews that the student will conduct, this project will use the twin careers of Michie and artificial intelligence to explore the connections between academia, industry and politics which made mid-20th century Britain a hospitable setting for this extraordinary new "interdiscipline."